SHINE-ZC

The SHINE-ZC is a compact urban development (defined as having 50m2 dwelling space spread over two floors) comprising of six house and 3 flats that is designed to meet the 2016 draft zero carbon building standards. It was developed as a partnership between a consortium of local business Aggregate Industries, LB Plastics, LOGIX and Simon Foote Architects (led by East Midlands Renewable Energy Ltd), academia (led by Loughborough University) and regional government bodies (led by the east midlands development agency).
The project was established to demonstrate a viable solution to four area’s:
1. Sustainable urban regeneration
2. Cost effective zero carbon compact urban dwellings
3. The liveability issues of super insulated dwellings
4. Optimal control strategies for multiple zero carbon energy sources
5. The use of inter seasonal storage to overcome the seasonal nature of renewable energy sources
East Midlands Renewable Energy Ltd is in charge of the overall project, technical steering and they will be responsible for public dissemination of the results of the posts occupancy monitoring via a dedicated web site www.shine-zc.co.uk. Electronic data from the project will be collected automatically by the building management system and transferred to Loughborough University where it can be analysed by researchers. The electronic data comprises of approximately 500 sensors embedded in the fabric and control of the buildings and renewable heating systems collecting data on for example ambient room temperatures, carbon dioxide levels and relative humidity levels within the dwellings.
The development uses a highly integrated blend of renewable technologies and highly insulated structural components to deliver ultra low energy foot print dwellings. Central to this design is a novel seasonal thermal storage technology integrated into the building foundation. This technology is the first of it’s kind in the UK and will dramatically improve the overall efficacy of the renewable heating systems, absorbing surplus heat during the warmer seasons and supplying heat during the winter heating season. The result will be significantly lower utility bills for the occupants. More details can be found at: www.shine-zc.co.uk